Printed Electronics GameboardS

Printed electronics analogues for many of the familiar electronic building-blocks (memory, logic, power, displays, etc.) are now available as discrete components. Although printed electronics offers the future possibility to fabricate multiple components on a single substrate this is not yet technically feasible and, in many cases, will not be economically feasible. Component fabrication-cost is optimised for manufacture as discrete devices with different sensitivities to substrate, material utilisation and processes. Similar to conventional electronics, integrated printed electronics components needs to be assembled using discrete components to establish early applications. This project will exploit the integration/assembly capabilities developed at CPI to integrate display and logic components onto a flexible printed interconnect substrate. Further the project will develop a novel process for connecting conventional rigid PCB to flexible printed circuitry.